Self-optimising Decision Support Tool for Healthy Eating in Kids

Diets of young children in the UK and other countries are not ideal, in particular because they
contain not enough fruit and vegetables. Food habits developed in early childhood persist in
adulthood, thus playing a long lasting role on our eating behaviours. 30% of children between
2 and 15 are overweight or obese (DoH) with a higher risk of getting type 2 diabetes, heart
disease and certain cancers. In the UK, nearly 3 million children are overweight and 1.5
million of these are actually obese. In 2009, there were 3,860 children admitted to hospital for
obesity-related conditions, compared with 872 in 2000 (4-fold rise). Health problems
associated with being overweight or obese cost the NHS more than £5 billion every year (5-
6% of total NHS budget). To address this challenge, Food Dudes (FD) have developed the
Full Force Programme, an Obesity Prevention/Healthy Eating programme based on state of
the art health sciences, cognitive neuroscience, nutritional science and behavioural
psychology. Food Dudes Programme has already been successfully taken up by all primary
schools in Ireland (more than half million children) and in the UK by more than 150,000
children. Following this, Food Dudes have identified an opportunity to develop a selfoptimising
decision support tool to enable the programme to provide tailored advice that selfoptimise
as more data is collected from the evidence base.